Early life deprivation and adult cardiovascular risk in low- and middle-income countries.

Material deprivation in early life is associated with increased cardiovascular disease in high-income countries, although the mechanisms explaining this are not well established. If true in low- and middle-income countries where material deprivation is highly prevalent, this could be an important contributor to cardiovascular disease in these settings. However data from low- and middle-income countries is lacking.

Establishing the association between early life deprivation and cardiovascular disease in low- and middle-income countries and its mechanisms is a priority for the development and appropriate targeting of public health interventions. For example determining the relative importance of biological pathways such as early life undernutrition compared to social pathways like formation of behavioural habits in childhood that continue into adulthood.

This PhD first aims to review existing literature on the association between early life deprivation and adult cardiovascular disease risk in low- and middle-income countries, and will then contribute to this limited evidence base by examining the association between early life deprivation and adult cardiovascular risk in a large sample of adults from two cohorts in rural and urban India. This will include investigating the relative role of adult behaviours (diet, activity, smoking) in explaining the association of early life deprivation with cardiovascular risk, and then examining specific hypothesised pathways (undernutrition, anaemia, vitamin deficiencies) in a prospective cohort of adolescents.

How this studentship meets MRC skills priorities

The main MRC skills priority area met by this studentship is quantitative skills, including statistics, data analytics, machine learning and more. Specially I have undertaken specialist training the following quantitative areas in order to be able to address the substantive research questions mentioned above:
- Data linkage and analysis of linked data (UCL 2018)
- Spatial data manipulation and analysis (LSHTM 2018)
- Multilevel modelling (Royal Statistical Society 2018)
- Machine learning (Royal Statistical Society 2019)
- Advanced methods to deal with missing data (University of Bristol 2019)
- Causal inference in epidemiology (University of Bristol 2019)
- New methods in mediation analysis (University of Bristol 2019)
- Mendelian randomisation (University of Bristol 2019)

Keywords

Epidemiology; cardiovascular disease; early life; lifecourse; material deprivation; undernutrition; social determinants; low- and middle-income countries; India.